Bath Labs Ltd - Study into the commercial viability of an innovative tourism application for Smart TVs

Tourism is extremely important to the UK economy, contributing £115 billion (8.9% of GDP)
in 2009. The UK is currently the 6th most visited destination by internatiional tourists, but is
losing market share. This project seeks to assess whether novel, rich and welcoming Smart
TV applications tailored specifically to the category of visitor can help to improve the UK's
standing, and generate a viable revenue stream in their own right.